Sensory Cities: researching, representing and curating sensory-emotional landscapes of urban environments

This network creates a platform for dialogue across academic disciplines, professions and national borders to discuss how to research urban experiences. The discussions will pay particular attention to how the senses and emotional perceptions are evoked in urban environments and to how they can be understood and researched from different disciplinary perspectives such as history, sociology, geography, or museum studies as well as from different professional perspectives such as urban planning, urban marketing or museum curation. By doing so we hope to show how research on the senses helps to understand the relationship between history, personal experiences and feelings of attachments in a multicultural European context.

We will organise four meetings (three workshops and one international conference) in three European cities: London, Cologne and Barcelona to compare urban experience and connect European scholars and urban professionals from diverse fields such as city museum curators, urban planners and urban marketing specialists. There will be a core steering group of academics and urban professionals which will help to identify key areas to discuss and we will invite a range of local and European participants to each of these workshops. The aim of the workshops is to bring together a diversity of experts working on the city and to explore together, existing and new methods to research and represent the sensory emotional realm in cities. To do so the workshops will have an 'active research day' component during which participants will have to trial different methods to research the sensory realm in a particular street in each city. From the discussions in the workshops an online 'toolkit' will be created on a website that both professionals and the general public will be able to access on their mobile phones as they walk around the city. This toolkit will provide resources and pilot case studies for each city that illustrate some of the sensory methods discussed and developed throughout the workshops.

Potential impact
The aim of the network is to bring together for the first time academics, urban professionals and city museum curators across Europe to discuss how to research, represent and curate the sensory-emotional experience of daily urban life.

Policy-makers, local government:
The interactive website built during the project will make available a toolkit of sensory research methods to research citizens' attachments to urban environments. We expect that this toolkit will help urban policy makers and local governments across Europe to gather qualitative data about what environmental features are important markers of place attachment and emotional well-being for a diverse citizenry. To put it simple, sensory research methods are a unique tool to gather how to turn a space into a meaningful place. The research network findings will offer particular insights into how contemporary European multicultural cities demand particular frameworks of interaction.

Commercial/private sector (urban branding/marketing/architecture):
The urban marketing and branding sector plays now a crucial role in shaping the urban economy and in attracting visitors and investment into the city. The lived urban experience provides the 'raw material' on which to base their campaigns. At the same time these urban professionals research and display what they view as the marketable sensescapes of the city. This network presents an opportunity for
a) closer discussion of these processes from a variety of views
b) a comparative evaluation of such methods across distinct cities in Europe in order to share existing approaches and generate new ways of researching the sensory-emotional landscapes of cities.

Third sector/charities/museums:
Museums are constantly looking for new ways of making exhibitions more interactive and experientially relevant to the general public. The resources and information gathered from the research network on the interactive mobile website and edited book collection will offer a valuable resource for museums to experiment with new curational formats. We also envisage that charities involved with a spectrum of disabled groups will find the findings useful to galvanise policy support for more accessible cities or as a repository to conduct their own research on experiencing the urban realm.

Local communities/wider public:
The interactive webpage will be available to the general public to download on their phone or tablet and will allow the public to access in new ways the urban realm.

Additionally, any peer-reviewed publications arising from this grant will be registered on Brunel University's open access institutional repository: BURA which is ranked 7th in the UK by the Ranking Web of Repositories. In 2014 there have been 14,034,444 downloads performed to date.